An efficient coupling of Computational Fluid Dynamics and Aeroacoustics methods for supersonic flows

The aim of this research is to provide an analysis of the importance of these aspects for the study of future passenger flights. The PhD student will implement a new efficient hybrid CFD-CAA code with open-source software, capable of accurately solving noise generation and propagation in supersonic cases, with the goal of increasing our understanding of supersonic noise and of providing best practice for the scientific community and for the industry, while testing the limits of state-of-the-art computational techniques.